Arts and Humanities Impact Acceleration Account

The IAA enables strategic interventions in the University of Huddersfield's School of Arts and Humanities to support, develop and foster partnerships for knowledge exchange and research impact. Our overarching aim is to develop the School's culture of purposeful, strategic, diverse and evaluated impact. This means that our research is engaged with, driven by and reaches its most relevant audiences and meets the most urgent societal, health, climate and economic challenges in our region and in our world today. Our objectives are to:

Ensure that the School's distinctive research portfolio responds efficiently to the needs of specific and diverse audiences and end users;

Increase knowledge of and skills in evaluation within the School and amongst our partners via training, knowledge sharing, and development of resources. This reflects the University of Huddersfield's goal of further growing the impact of our user-inspired/applied research;

Embed a culture of impact for all, with a focus on: EDI (researchers, professionals and users); widening audiences; and having a positive impact on the places in which we work;

Inspire and support fast-paced cross-disciplinary innovation, including a broad spectrum of existing non-arts and humanities based industry partners;

Promote and initiate the flow of expertise between the university and partner organisations;

Increase opportunities for commercialisation;

Democratize the ownership of research impact by encouraging partners to lead on projects based on our research, ensuring the impact's sustainability and reach.